Intergenerational Justice, Consumption and Sustainability in Comparative Perspective

The creation of 'a society for all ages' is one of the United Nation's key goals. Intergenerational solidarity is fundamental if we are to achieve the social change necessary to fulfil this ideal. Yet this solidarity is threatened by environmentally unsustainable models of consumption that raise fundamental questions about justice between generations in the Global North, rising powers, and the developing world. However, intergenerational justice has overwhelmingly been researched from a Western perspective.

INTERSECTION will internationalise this debate though innovative, multi-method, cross-national research to explore inequitable consumption practices between different generations across time and space. The research will be located in three contrasting national contexts: China, Uganda, and the UK, where we will work in partnership with academic colleagues at Makerere University (Uganda) and Beijing University (China) and key stakeholders from international and national Non-Governmental Organisations (e.g. The Beth Johnson Foundation, Foundation for the Rights of Future Generations, World Council's Commission on Future Justice and Citizenship Foundation). These national contexts have been chosen because they are differentially positioned in terms of demographics (e.g. the composition and spacing of generations); cultural values (e.g. understandings of familial obligations, moralities and notions of personhood); histories; material cultures; patterns of consumption; environmental assets and problems.

INTERSECTION is organised into three core elements (theoretical; methodological and analytical) and three strands of enquiry - Strand A, Who is Entitled to What? Generational Views on Entitlements to Consumption; Strand B, Who Wins and Loses? Perceptions of Intergenerational Equity in Consumption; Strand C, Who Owes What to Whom? Strategies to Produce a Society for All Ages. It brings together expertise from Geography (Valentine & Vanderbeck), Linguistics (Chen), East Asian Studies (Zhang) and English/ African Studies (Plastow).
The research involves active collaboration with partners from the creative sector: the sculptor Anthony Bennett and the animated film-maker Nick Bax. They will create public art that will be: used as research tools; act as a focal points for the development of public engagement and knowledge exchange activities with our non-academic stakeholders; and will provide impact beyond the award by providing a lasting reminder of our obligations towards future generations

The findings will meet the challenge of developing new international and interdisciplinary understandings of intergenerational justice by developing an evidence base about how changing consumption values and practices relate to and/or impede the production of intergenerational solidarities. In doing so, it will produce new insights into how the relationship between consumption practices and intergenerational justice are understood outside of the global North. The research will also further develop cross-national research methods for understanding questions of intergenerational justice, promote transdisciplinary networks, and build research capacity through facilitating training and collaboration between researchers in different national contexts.

INTERSECTION will achieve impact by contributing to transnational questions about how to achieve cultural change in consumption practices and will inform government and international priorities in relation to building sustainable societies, and addressing intergenerational inequalities in national and international contexts. In doing so, it will contribute to the shaping of the future development of the AHRC's Care for the Future Programme, providing a leadership role by highlighting the significance of non-Western and international ways of thinking about intergenerational justice and sustainability and will contribute to the United Nations goal to produce a society for all ages.

Potential impact
WHO WILL BENEFIT

* INTERNATIONAL NGOs i) The Beth Johnson Foundation (BJF) which promotes an understanding of the potential of intergenerational practice to address social issues; ii) the United Nations including UNICEF and the UN Committee on the Rights of the Child; iii) International Consortium for Intergenerational Programmes which promotes intergenerational work from a global perspective; iv) Foundation for the Rights of Future Generations (FRFG) an advocacy think-tank; v) Calouste Gulbenkian Foundation that aims to connect individuals, families and communities by addressing transnational issues and acting as an 'exchange' for ideas
* NATIONAL GOVERNMENT/THINK TANKS: e.g. government ministries responsible for Education, Environment in each context; Equality and Human Rights Commission, UK; Children's Commissioner, UK; Development Research Centre of the State Council, China; China Development Research Foundation Institute of Public & Environmental Affairs; Economic Policy Research Centre, Uganda
* NATIONAL NGOS e.g. Think Intergenerational: Connecting Generations to Support Communities; Age UK; the China Youth Development Foundation and Ford Foundation, China; Council for the Development of Social Science Research in Africa, Young, Empowered and Healthy, Uganda.

HOW WILL IMPACT BE ACHIEVED

* DESIGN: NGOs have been involved in the design ensuring it addresses concerns beyond an academic agenda. The proposal has been informed by pilot work. The co-applicants have track-records of working in partnership with non-academic organisations, involving 'users' in academic projects, advisory groups and dissemination strategies, as well as undertaking applied research
* EXECUTION: (i) an international advisory group will be established including representatives from beneficiaries. This group will establish key performance indicators for the research, advise on impact, help develop knowledge exchange opportunities, acting as 'knowledge brokers'
* KNOWLEDGE EXCHANGE/PUBLIC ENGAGEMENT:
(i) A high-level multi-stakeholder forum to debate the outcomes/recommendations of the research, with a particular focus on transnational implications and creating effective inter-professional dialogue. Feedback Forums: will also be held with research informants to reflexively inform the final report
(ii) The outcome of the above will be disseminated with the support of BJF through its Centre for Intergenerational Practice. It is the principal provider of intergenerational resources in the UK and delivers a wide range of products to support organisations develop and promote intergenerational work.
(iii) The research will develop intergenerational fairness indicators which will be fed into the World Council's Commission on Future Justice
(iv) Learning resources will be developed from our original data. We aim to work in partnership with the Citizenship Foundation - which runs projects in schools - because it wants to expand its reach and offering from local/national issues to global ones.
(v) A project exhibition - including an animated film by our creative partner Nick Bax will form the basis of public engagement events in Sheffield, Kampala and Bejing on Intergeneration Day Worldwide.
(iv) Public artwork produced as part of the research by Anthony Bennett will be displayed permanently in public space to remind us of our future obligations (contributing to the mission of FRFG)
(v) International conference (2017) on the Creation of a Society for all Ages to bring together academics and beneficiaries. The proceedings will be disseminated through the media, and academic publications
(v) We will invite a think-tank which holds high profile public seminars to organise a debate on intergenerational justice (eg Demos, The Work Foundation)
(vi) Website with podcasts of our events; briefings; a blog, and 'ask the expert' section will provide research updates. Subscribers will receive quarterly e-newsletters.